Improving engagement with mobile health apps by understanding (mis)alignment between design elements and personal characteristics

Mobile health apps have brought growing enthusiasm to delivering behavioural and health interventions at a low-cost and in a scalable fashion. Unfortunately, the potential impact of mobile health applications has typically been seriously limited by low user engagement and high drop-out rates. A number of studies have unpacked potential reasons for these problems, including non-optimal fit to a user's problems, difficulty of use, privacy concerns, and low trustworthiness [TOR18]. Although best practices for developing engaging apps have been established, a growing consensus has concluded that improving engagement further requires personalisation at an individual level. Because, however, the factors that influence individual engagement are complex, individually personalised mobile health apps have rarely been developed.
Psychological literature provides numerous clues about how user interactions can be designed in more engaging ways based on personal characteristics. For instance, it is recommended to highlight rewards and social factors for extraverts, safety and certainty for neurotic individuals, achievements and structure for conscientious individuals [HIR12], and external vs internal factors for individuals with high vs low locus of control [CC14]. Developing and testing personalised mobile health apps based on each personal characteristic would require a long process and many A/B trials, together with significant efforts and costs. Perhaps this explains why personalisation has been limited in practice and why most of mobile health apps have been designed in a one-size-fits-all manner.
Project approach, objectives, and outcomes
Instead of designing and testing each personalised app element, the project here will pursue two novel approaches. First, we will conduct a retrospective exploration of previous app use as documented in the literature. Specifically, we will assess a) personal characteristics of individuals who have previously used mobile health apps, b) design elements (including intervention mechanisms) of these apps, and c) outcomes related to app engagement (e.g., drop-out rates, frequency of use). Of focal interest will be how personal characteristics and app design interact to produce different levels of app engagement. We aim to publish a major review of the literature based on this work.
Second, in a well-established stress app that we continue to develop, we will allow users to configure its design features in various ways. We will also collect data about users' personal characteristics. From these data, we hope to develop design principles for tailoring future apps and intervention mechanisms to specific individuals. A series of studies will be performed in this line of work, together with related publications.
This project is likely to focus on stress as the primary use-case. In a related project, we are developing and evaluating stress apps that measure and predict stress in specific situations, linking psychological assessment to physiological data harvested implicitly from wearables. In a third project, we are implementing behaviour change interventions in digital health apps to reduce distress and increase eustress. Work from all three projects will be integrated to develop maximally effective stress apps, tailored to individuals, that effectively measure, predict, and alter stress experience.
Alignment with industrial interests
This work will be of a direct interest to a collaboration between Koa Health and the University of Glasgow to develop wellbeing services via digital health apps, including digital therapeutics. Not only does this work attempt to better understand and design health apps, it has the central aim of implementing actual apps for use by clinicians, health professionals, and the general population.